Fellowship in IBDV research

Technical abstract
To initiate a research project to study (1) the molecular pathogenesis and (2) the basis of genetic resistance in chickens to the endemic avian pathogen infectious bursal disease virus (IBDV). The project will enhance and expand the remit of the avian endemic viruses group within the avian viral diseases programme. IBD is a major immunosuppressive infectious disease of chickens caused by the highly contagious Birnavirus IBDV. The fellowship will require a person to develop a research program to carry out research into IBD to investigate the viral gene functions as well as molecular pathogenic mechanisms of the disease. Initial studies will involve the development of a reverse genetics system for IBDV and to use inbred lines of chickens to characterise virus genes involved in attenuation and to identify their role in genetic resistance. Analysis of viral and host gene expression in infected cells will be undertaken to examine molecular changes to gain insights into the disease. The research will involve, though not restricted to, the establishment of IBDV strains of varying virulence to examine pathogenic effects including immunosuppressive effects in disease models, investigation of the molecular mechanisms of induction of apoptosis by IBDV in cells of the Bursa of Fabricius, by analysing the viral and host gene expression, the development of quantitative PCR tools to measure viral replication in the tissues of birds infected with IBDV, to carry out experiments in different lines of chickens to evaluate differences in virus replication, genetic resistance and viral and host gene expression and to Examine the global proteome changes in IBDV infected cells using 2D/HPLC to identify the pathogenic pathways.